Unlocking Cultural and Creative Data: Legal Infrastructure for a Smart, Open Research Ecosystem

This Fellowship will create pathways through the layers of legal protection that currently prevent the British Library (BL), the British Film Institute (BFI), the National Library of Scotland (NLS) and other cultural heritage institutions (CHIs) from confidently sharing cultural and creative data. By doing so, it will unlock new streams of trustworthy smart data with huge research and innovation potential in the age of Artificial Intelligence (AI).
Everyday millions of videos are uploaded onto social media platforms such as YouTube and TikTok and watched by billions of people. UK CHIs are exploring new ways of archiving these constantly updating streams of digital content and data. At the same time, CHIs archives hold millions of physical items such as newspapers, books, films, sounds and other materials which are slowly deteriorating and being preserved with major efforts and investments. The cultural memory recorded through the systematic digitisation of existing collections and capture of new digital content offers a unique and trusted source of smart data on the social and economic challenges across the past, present and future. Yet, this wealth of data remains fragmented and often inaccessible, in large part due to legal challenges that this Fellowship seeks to address and overcome.
Copyright, data protection, donor restrictions, the terms and conditions of online platforms are among the many layers in the complex legal web that CHIs must navigate when acquiring or making content and data available. Traditional legal assessment on an item-by-item basis is no longer possible when dealing with the volume of content being added to online platforms daily. To digitise their physical collections, CHIs need to enter commercial partnerships (e.g. Google Books) that place contractual restrictions on the research use of the digitised items, even when these uses are permitted by law (Ahnert et al., 2023). With the advent of generative AI, these issues have reached a new level of complexity.
Starting with socio-legal analysis of datasets provided by the BL, BFI and NLS, this Fellowship will co-develop an Application Programming Interface (API) designed to enable CHIs to share their data and content with different levels of access based on legal considerations. It aims to build the legal and technical foundations for a smart, open research ecosystem. API development will be both an output of the Fellowship and an innovative research method: Working closely with an API developer and the project partners, the Fellow will be able to assess which aspects of rights management can be automated with an API solution and which require policy or legislative intervention.
The project responds to current national priorities outlined in the UK AI Opportunities Action Plan and the Industrial Strategy. If successful, it will enable UK CHIs to establish a research infrastructure built on continuously updated cultural and creative data. The outputs of the project will benefit researchers, businesses, innovators, policy-makers, and open-oriented funders such as UKRI, Wellcome and the National Lottery Heritage Fund.